Functional Adaptation among early Stone Tool Assemblages in south-eastern Wallacea and north-western Australia

Archaeological and genetic evidence suggests Homo sapiens first spread through island southeast Asia (Wallacea) and reached north-western Australia by 65-50,000 years ago. They
encountered novel habitats with very different resources from those available in Africa and
Eurasia. This project examines technological adaptations to these new challenges through
identifying the function of prehistoric stone tools from three archaeological sites using
microscopic analysis of the tool surface. The research will test the hypothesis that novel
subsistence and social functions for stone tools, not seen in other hominin species, were critical in
allowing our species to adapt to the divergent environments of these regions.